Graphene microphone innovation and micro fabrication process

The project is the development of microphones made from graphene for consumer electronics applications such as mobile phones, portable media players, laptops, hands free systems, IoT devices and many more. With the emergence of an internet connected electronic environment, many devices have requirements for multiple microphones, providing features such as “always on” and noise reduction. These developments require low power, high sensitivity and affordable small form-factor microphone devices. Voice capture and recognition is another feature that requires high quality hardware. Graphene has a number of desirable properties such as high strength, high flexibility and high conductivity. Previous research has indicated that using graphene in microphones can result in performance reaching far into the ultrasonic part of the spectrum, achieving microphone sensitivity and quality while improving the manufacturing process and lowering the cost of manufacture.